A total system approach to optimising the skin-socket interface

Lower limb prosthetics have proven to be an extremely successful intervention, providing mobility to people with congenital limb deficiencies or who have suffered amputation. To achieve adequate function, a lower limb prosthetic requires extreme resilience from the skin on the limb stump. During use, all loads are transferred through the socket-skin interface, meaning the skin is subjected to significant loading through shear stresses. These increased demands on the skin may result in a variety of injuries. Indeed, over 40% of amputees suffer from dermatoses on the stump [1] and up to 22% of users discontinue the use of their prosthetic in the first year [2]. Seminal Bioengineering research has shown that skin damage from tissue deformations resulting from interface pressures and shear forces is initiated by two primary mechanisms:

(i)direct cell deformation where the internal mechanical conditions generated within the tissues lead to a loss of cell membrane integrity [3], and

(ii) prolonged tissue deformation which results in occlusion of blood and lymphatic vessels leading to compromised transport of oxygen-carrying blood cells and accumulation of waste products and toxins, respectively [4, 5].

The skin-socket interface forms a biomechanical system in which the interaction strongly depends on all components of the system namely: the socket material and its surface finish, the loads that are transmitted through the interface, the characteristics of the skin and the local micro-climate in the socket. Most research into the stump-socket interface, including that of the PI and Co-Is in this project, typically focuses only on one component of the system (Masen: prosthesis-skin interface; Higgins: skin response in vitro; Worsley: skin response in-vivo). In this research project, we propose to optimise the skin-socket interface using a system approach that does not simply focus on only one of the components of the interface, but instead considers all relevant components. This combined approach will inform us of the critical dependencies between parameters and enable us to deliver the knowledge required to optimise design of this complex interface.

Potential impact
The CDT students will help create solutions for amputees and people with debilitating conditions such as stroke and diabetes, reducing mortality and enabling them to live more satisfying, productive and fulfilling lives. These solutions, co-created with industry and people living with disabilities, will have direct economic and societal benefits. The principal beneficiaries are industry, P&O service delivery, people who need P&O devices, and society in general.
Industry
The novel methods, devices and processes co-created with users and industry will have a direct economic value to our industry partners (by the creation of IP, new products, and improved industry and academic links). Our CDT graduates will be the natural potential employees of our industry partners and for companies in the wider healthcare technology sector. This will help address the identified critical skills need and shortage leading to improvement in the UK's competitiveness in this rapidly developing and growing global market. The CDT outcomes will help UK businesses spread risk (because new developments are well founded) and more confidently enter new markets with highly skilled employees (CDT graduates).

P&O service delivery
Doctoral engineering graduates with clinical knowledge are needed to improve the deployment of advanced technologies in practice. Our main UK industry partner, Blatchford, stated: "As technology develops it will become easier for the end-user (the patient), but the providers (the clinicians) are going to need to have a higher level of engineering training, ideally to PhD level". The British Association of Prosthetists and Orthotists estimates that no more than ten practising P&O clinicians have a PhD in the UK. Long-term P&O clinical academic leadership will be substantially improved by the CDT supporting a select number of clinically qualified P&O professionals to gain doctorates.

Users
The innovation of devices, use of device and patient monitoring, and innovation approaches in LMIC should not only lead to improved care but also lower healthcare costs. Diabetes UK estimates that the total healthcare expenditure related to foot ulceration and amputation in diabetes was £1billion (2014-15), with 2/3 of this related to foot ulceration. Small innovations could lead to large cost savings if targeted at the right aspects of care (e.g. earlier adoption, and reducing device abandonment).
An ability to work is fundamental to a person's place in society and their sense of purpose and has a significant societal impact in all territories. This is perhaps greatest in LMIC where attitudes towards disability may still be maturing, and appropriate social care infrastructure is not always in place. In these cases, an ability to work is essential for survival.
Improved design approaches will impact on all users regardless of context, since the device solutions will better match local and individual user needs. Addressing issues related to prosthetic/orthotic device abandonment (e.g. cosmesis) and improved adherence should also lead to greater social participation. Improved device solutions will shift focus from what users "cannot do" to what they now "can do", and help progress attitudes towards acceptance of disability.
Societal
The majority of the global P&O users are of working age, and a key economic impact will be keeping users in work. The average age at amputation due to diabetes is just 52 in the USA but much younger in countries with less well-developed health care and trauma services (e.g. 38 in Iran). Diabetes UK reports that 35-50% of people are of working age at diagnosis and that there are around 70,000 foot ulcers in the UK, precursors to amputation. There is a similar concern for stroke survivors around a quarter of whom are of working age and are 2-3 times more likely to be out of work after eight years.